EURO-TIDES - EUROpean Tidal energy pilot farm focused on Industrial Design, Environmental mitigation and Sustainability

There is 10GW of predictable, high-value tidal stream energy potential in European waters, with up to 100 GW of capacity globally . This is an almost entirely unharnessed clean energy resource, with just 13 MW currently deployed . Transitioning European market leading technologiesfrom single deployments, up to farm scale, isthe next milestone in harnessing this clean, predictable,secure, domestic energy resource. EURO-TIDES has been developed specifically to address the call topic by delivering a 9.6MW farm of four 2.4MW Orbital tidal energy devices of the same series. The farm will operate in full operational conditions for 15 years, deploying in 2027. The EURO TIDES consortium will work collaboratively to deliver six ambitious objectives and drive the sector forwards: 1. De-risking tidal energy technology development by delivering a 9.6MW pilot farm and three pilot farm system innovations; reducing Levelised Cost of Energy (LCOE) of Orbital’s floating tidal technology from €120/MWh to <€100/MWh. 2. Increase bankability and insurability by providing
17,520 hours of operational data, displaying the production of 50GWh+, and verification of key technology metrics to internationally
recognised methodologies: reducing cost of capital from 10%-12% to 5%-6%. 3. Increase availability of tidal stream by creating an
efficient robust, replicable, and reliable operations and maintenance programme: increasing availability to 95%+. 4. Improve market
confidence by developing industrial design and manufacturing processes: increasing supply chain capacity from one device per annum
to 80 devices per annum. 5. Increase knowledge of environmental impacts to ensure appropriate environmental protection and mitigation
is in place: enabling safe scalability to a 100GW+ global market. 6. Making performance, reliability and behavior data collected from
the demonstration publicly available: accelerating scalability, commercialisation, and deployment of a 2GW+ project pipeline.